Development of a user-friendly early stage diagnostic screening platform

Early detection of serious illness is a key priority for healthcare systems globally. However, as well as researching new biomarkers, it is essential that we increase the uptake and frequency of population self-testing. Self-testing at home takes pressure off centralised facilities, and has been firmly established by the COVID-19 pandemic. Moreover, it is increasingly recognised that biomarker trends over time offer more clinical insight than sporadic testing at a clinic.

Urine is a completely non-invasive sample (unlike blood and nasal swabs, which together constitute the majority of home tests). It is rich in biomarkers not only of the urogenital system, but also of the metabolism and many organs. Despite this, home urinalysis is currently neglected in the UK's R&D&I landscape, and has remained largely unexplored since the advent of the pregnancy test.

We have developed a novel biosensor prototype for the rapid, hygienic and personalised analysis of a panel of urinary small molecules relating to metabolic and urinary tract health. The next step is to integrate protein sensors into this platform. This will enable the device to detect invisible early signs of serious illness such as kidney disease and cancers.